University of Bath and City Science Corporation Limited

To bridge the gap between simulation and real-world performance of a mathematical model that estimates the thermal efficiency of individual homes.